University of Salford and R H Environmental Limited

To develop a world first 'intelligent sound level meter' and new digital services, combining acoustics and Machine Learning expertise to further develop the pioneering 'Noise App'.